Growth and Characterisation of 2D Heterostructure Materials

While research on 2D materials has been on-going for many years now, their impact and potential
for new disruptive technologies remains limited by issues with their growth and lack of controlled
and reproducible interfacing and device integration. This project will explore key mechanisms that
dictate crystal phase, structural, defect, interfacial and heterogeneous integration control for 2D
materials of different classes, incl. graphene, hBN and TMDs. We target a holistic understanding of
novel integrated functionality in selected application areas such as (bio)sensors, (opto)electronics
and filtration. The project will bring together the world-leading growth expertise at the University of
Cambridge with the unique characterisation facilities available at NPL, in particular the novel use of
advanced secondary ion mass spectrometry imaging to gain unprecedented insights into the role of impurities in nucleation and device operation.